University of the West of England, Bristol and Via Community Limited - AKT4

To explore the factors influencing Via Community service user engagement with community-based assets and to conceptualise a tool that will aid future engagement and overcome any potential barriers.